The Victorian Origins of the Modernist Waste Land

T.S. Eliot's long poem The Waste Land, published in 1922, is one of Modernism's defining texts. My project will investigate the Victorian origins of this literary landscape, and the ways in which ideas of 'waste land' and 'wilderness' changed over the course of the 19th and early 20th Centuries in order to produce a work like Eliot's. Using Eliot's specific influences alongside The Waste Land's broader cultural context, I will position The Waste Land as an early evocation of the Anthropocene, and one indebted to a burgeoning sense of ecological calamity in Victorian literature and society.